Variability of the plasma environment around Jupiter's icy moons

Why? The icy moons, Ganymede, Callisto, and Europa, are surrounded by a thin gas envelop which can be ionized. The composition of the induced plasma is a signature of the moon's surface composition and its density is linked to the neutral atmospheric source. The presence of this conductive layer plays a key role in the interaction of the moon with Jupiter's magnetosphere with moon's particularities (e.g., intrinsic magnetic field at Ganymede). This project is in support to ESA Jupiter Icy Moon Explorer (JUICE).
The PhD project will focus on modeling the plasma environment around Jupiter's icy moons and study its variability. Voyager, Galileo and Earth-based observations will be used for constraining the gas sources. Some goals to be addressed include:
- How does Ganymede's intrinsic magnetic field influence the plasma environment?
- How variable in time and in space is the moon's conductivity? - How different is the conductivity at each moon? How does it influence the detection of the subsurface ocean?